Energy-efficient electric propulsion systems for marine vessels and heavy-duty road vehicles

This PhD project is concerned with the design of electric vehicles to achieve higher efficiency, lower cost, lower weight, and better long-term operation. Moreover, this PhD project is focused on the theoretical modeling and evaluation of the electrical systems in the vehicle to improve: a) the accuracy of the operational parameters of the vehicle's electrical system, b) the performance of the vehicle's energy management system, and c) the capability to assess the state of health of the main parts and overall system. The co-design concept will be employed as a more comprehensive method against the conventional sequential design approach which lacks accuracy and does not cover all the modes of the vehicle.